Use of tailored hydrodynamic conditions to trigger reactions by drop coalescence in microfluidic devices

Use of tailored hydrodynamic conditions to trigger reactions by drop coalescence in microfluidic devices